New Novel health supplement formulation

Fourteen Five LTD a wholesale distributor of finished healthcare supplements.These products include General sales medicines, food supplements and surgicals. All products are sourced from MHRA approved and licensed organisation following the Good Distribution Practices (GDP).The company is now looking to expand into the research and development sector of over-the-counter (OTC) products in the Artificial Saliva market and the Neutraceutical Market.The company works in collaboration with Universities and Centres of Pharmaceutical Engineering Sciences, who assist in the experimental and scientific research of launching new and novel health care supplements.